Decoding Biodiversity (DECODE) (Quadram Institute Bioscience)

Technical abstract
Delivering metagenomic pipelines to decipher strain evolution, networks and microbial crossfeeding.

This project will develop tools and techniques to investigate biodiversity. Specifically, this includes developing methods for: comparing multiple genomes within and across species to identify structural changes; using multiple genomes to improve annotation of coding and regulatory regions in the genome; resolving complexity of bacteria communities and biological roles within those communities; the deployment of sequences as real-time sensors of environmental communities. We will make the software and workflows developed robust, deployable and scalable. We will apply long read sequencing technologies and the above tools to uncover and explore biodiversity. Specifically, how community structures change over time in increasingly complex systems. Furthermore, through quantifying gene content changes, this project will aim to identify how biological functions change in a community and link these to community health.